Novel organic pesticide

Neopharma is a young innovative business with a passion for pest control innovation. We have been collaborating closely with a number of leading Universities and Research Centres to progress a range of innovative pest control technologies. These collaborations are reaping positive results and we are currently seeking licenses for a number of cutting edge products.

We are now keen to exploit other applications, one of which includes reducing the impact of disease on crop production through innovation in natural, chemical-free pesticides.

An innovation voucher will help us achieve our objectives for an innovative pest control solution and help us achieve a step change in the prevention of crop loss using environmentally friendly chemical free pesticide.